Robo-Physio spine map feasibility study

"Pacla Medical is developing Robo-Physio, an automated spine massage device with 36 robotic fingers and accompanying software. When a person lies on the device on their back, the robotic fingers stimulate the back to relieve the tension.

During the proposed feasibility study, the company will explore possibility of the development of a sensor system that measures stiffness changes in the back over a treatment period. Positive results of the project should lead to a full development of spinemap sensor system. Eventually, the spinemap sensor system will be incorporated into the mechanical body of Robo-Physio."